Gencoa OPS

The aim of this proof of concept project is to develop and demonstrate the use of a new type
of sensor to be used in the vacuum deposition process industry.
Vacuum deposition is an important technology sector which is critical in the production of
semiconductors, photovoltaic panels, touchscreens and architectural glass, among many
others. These production techniques rely heavily on sensors to detect small quantities of gas
present in the vacuum. However, currently available sensors only offer limited uses and
operate over a limited pressure range, necessitating the use of multiple sensors types and
expert interpretation.
Gencoa Limited intend to address these problems by developing a multi-functional sensor that
is capable of operating over a wide vacuum range and provides improved sensor feedback that
is automatically interpreted for the user. This will improve the production efficiency and
reduce material and energy wastage in these key manufacturing processes.